Using Artificial Intelligence to Optimize streaming through 5G networks, improve performance and reduce energy

**Project Overview:** Corobana Consulting is excited to announce an innovative project that aims to enhance the future of digital streaming. Our project leverages the power of artificial intelligence (AI) and the advanced capabilities of 5G networks to create a solution that optimizes streaming performance and significantly reduces energy consumption.

**Project Details:** In the digital age, streaming services have become a fundamental part of entertainment and communication. However, the increasing demand for high-quality streaming experiences presents significant challenges, including performance bottlenecks and high energy usage. Our project addresses these issues through the following key innovations:

1. **AI-Driven Optimization:** We are developing sophisticated AI algorithms that can analyze and predict network traffic patterns in real-time. This allows for dynamic resource allocation, minimizing issues such as latency and buffering, and ensuring a smooth and uninterrupted streaming experience. Our AI models are designed to continuously learn and adapt to changing network conditions and user behavior, providing a robust optimization.
2. **Integration with 5G Networks:** Our solution takes full advantage of the high bandwidth and low latency offered by 5G technology. By integrating our AI algorithms with 5G networks, we enhance data transmission speeds and handle large-scale, high-definition content more efficiently. This integration supports the delivery of superior streaming services without compromising on performance.
3. **Energy Efficiency:** A key focus of our project is to reduce the energy consumption associated with streaming services. Our AI algorithms optimize network resource usage, decreasing unnecessary data transmissions and thus reducing the overall energy required for streaming operations. This not only lowers operational costs for service providers but also contributes to environmental sustainability.

**Project Impact:** The successful implementation of our project will bring numerous benefits:

* **Enhanced User Experience:** Users will enjoy improved streaming performance with minimal interruptions.
* **Economic Advantages:** Streaming service providers and telecommunications companies will benefit from reduced operational costs and improved service delivery.
* **Environmental Benefits:** By lowering energy consumption, our project supports global sustainability efforts and contributes to a greener digital economy.

**Conclusion:** Our project represents a groundbreaking approach to tackling some of the most pressing challenges in the digital streaming industry. With our team of experienced professionals and a clear vision for the future, Corobana Consulting is poised to deliver a solution that not only enhances streaming performance but also promotes energy efficiency and environmental sustainability. We are thrilled to embark on this journey and look forward to the positive impact our innovation will have on the digital landscape.